Brain, Agency, Self, Intersubjectivity and Consciousness (BASIC)

This project examines the relation between phenomenologically relevant markers of self - e.g. a conceptual identification of the notion of "agency" and "ownership" - and particular patterns of brain activity. The aim is to further develop both empirical research and conceptual refinement, integrating into an interdisciplinary research field whose epistemological validity is supported by a solid anchoring in well-established research traditions.